Gwaan - AI Powered Personal Training App

Everyone deserves personal training - but not everybody has deep pockets. Gwaan brings you the expertise you need in the form of an AI-powered personal training app. You simply prop up the phone, be it in a lounge, gym, or hotel room, just as long as it can view your exercise through the camera. By counting your repetitions and analysing your form, Gwaan encourages you verbally, with real-time statistics against your personal best, then summarising the workout into a performance dashboard. You don't need to be a 'gym junkie', Gwaan appreciates every unique fitness journey, detecting when you are exhausted and making tailored recommendations.

A monthly Gwaan subscription requires no additional equipment. Instead of needing any specialist equipment or hardware, Gwaan uses computer vision to detect bodily movements, synthesising this data to analyse dynamic form and counts.

We know that social support is vital for success. Gwaan's real-time platform supports you even when you are working out alone; allowing you to share statistics with friends, compete with a group and even do a work-out with a family member on the other side of the globe. Gwaan supports local businesses; encouraging personal trainers to upload their filmed workouts onto the platform and make money with every view.

Competitors in the fitness technology market are yet to resolve the conflict between smartness and cost like Gwaan. Current competitors track movement through dedicated hardware that typically comes with specialist, heavy equipment with initial costs of over £1100 (excluding monthly subscriptions) and assumes the user has an at-home gym. On the other side, lightweight competitors often require a wearable device to track the amount of reps a user has completed and cannot assess dynamic form due to the lack of computer vision. While the initial target customers are 18-35-year-olds who cannot afford personal training, Gwaan's form analysis can be harnessed by the booming yoga market and gyms that are quickly acknowledging the need for a hybrid in-person and remote approach to training clients. Supported by Microsoft and researchers from UAL, Gwaan is using research to validate and improve its efficacy as a behavioral change tool to improve fitness motivation. Gwaan's ultimate goal is to be used in all contexts including healthcare, with its product roadmap leading to becoming a government-recommended healthcare app that can be used in all contexts; including supporting remote physiotherapy rehabilitation and diabetes intervention.